Global Feasibiliy Study For The Development Of The First Cyber-Physical E-Commerce Platform In The Clothing Industry

Global feasibility study for the first implementation of cyber-physical systems in the clothing industry with the

view to improve customers garments discovery before production and streamline manufacturing. If feasible,

the main impacts of the project would be 1) improved demand/supply matching and reduced wasted 2)

crowdsourcing and automation of designs function 3) streamlined and fast reacting production chains.